Editing the Climate: A Multilingual Analysis of Wikipedia's Climate Change Content

Despite the rapid growth of academic literature on climate change and its communication, the accessibility of reliable information remains a significant challenge, with economic and social barriers often hindering the global dissemination of accurate climate change information. Self-described as 'the free encyclopedia that anyone can edit,' Wikipedia aims to facilitate the transfer of high-quality information worldwide. In recent years, climate change has become a focal point for the site's collaborative editor base, aiming to feature definitive articles on climate change to allow for a worldwide understanding of the causes, issues, and solutions of this global problem.

While the climate change on English language Wikipedia is extremely very well developed and managed, this is not the case in smaller language Wikipedias, where articles on climate change and related topics are much less thoroughly documented and edited. The type of discussion can also vary significantly, for example it can focus on different aspects of climate change (Earth history) or fail to connect
climate change to e.g. energy generation or agriculture. This project aims to use language agnostic methods to understand the position, importance and coverage of climate issues in different language Wikipedias. These methods will involve analysing the network of page links as well as AI approaches including machine translation and unsupervised learning.